Leeds Beckett University and Collett and Sons Limited

To design develop and implement an integrated system that optimizes the configuration of modular trailers for the transportation of abnormal loads.